Self Build Eco housing project

I am developing innovative designs for affordable, energy independent, self build homes which surpass Passive House & Active House Standards, as well as Sustainable Code 6. The homes are energy and waste independent and even produce an income.